Global Volcano Risk Alliance

Volcanic eruptions threaten the lives of hundreds of millions of people worldwide and pose a multi-trillion-dollar risk to the global economy through their ability to disrupt our global systems (e.g. transport, trade, and communication). Large magnitude volcanic eruptions, with a frequency of 1 in 6 per century, could also have devastating consequences for global climate and impact food production for nearly half the global population. Despite the considerable risks we face, there is currently a lack of prioritisation for volcanic hazards for preparedness, disaster risk management, and risk governance. To bridge this gap, we propose the development of a new charity organisation Global Volcano Risk Alliance, which aims to build our global resilience to volcanic eruptions.
Global Volcano Risk Alliance’s work will focus on three main areas: increasing global monitoring capacities for volcanic risk, preparing communities for future eruptions, and advocating for greater prioritisation of volcanic risk in national and international risk management. Through in-country campaigns, we hope to increase the resilience of those most at-risk by supporting the development of early warning systems, strengthening local volcano monitoring capabilities, and through bespoke community-led education programmes. We will also run engagements for a range of stakeholders including critical infrastructure and utilities companies, insurers, small nation-states, NGOs, and policymakers using scenario exercises to raise awareness of the risks, and to stress test their preparedness and response.
Participation in the ARC Accelerate programme will support buy-out for the PI to spend time conducting critical market research with potential stakeholders, customers, partners, and donors to understand how we can tailor our services to best meet their requirements. This will include critical infrastructure and utilities companies, NGOs, insurers, small nation-states, and humanitarian organisations, to gauge the potential market for the scenario exercises. The PI will also continue to expand the charity’s network and will work to develop a robust fundraising strategy and case for support. By the end of the programme, we will be in a strong position to pitch for large-scale support with a well-defined client base.